Navigating Public Space in Iranian Cinema: Flânerie, Urbanophobia, and Gender.

This thesis will investigate the role of flânerie in Iranian cinema to understand how the politics of
space - in terms of gender, class, tradition, and modernity - are represented, negotiated, resisted,
and projected back onto Iranian social worlds and beyond. As Iranian women take to the streets to
protest the compulsory hijab and patriarchal culture in a revolutionary movement called "Woman,
Life, Freedom,", female flânerie has taken on a dangerous and radical nature. This research will
examine how and why political struggles, feminist activism and flânerie combine in Iranian
cinema. It will do this to reveal the depth of meaning that informs and explains contemporary
protest and the affined aesthetic praxis of flânerie that appears throughout World cinema but takes
on a very particular kind of political currency in the context of Iranian cinema and life.